Observations of Solar System Small Bodies

The Centre for Astrophysics & Planetary Science at the University of Kent offers a fully funded PhD studentship for commencement in September 2018. The project involves studying the formation and evolution of asteroid and cometary bodies via analysis and modelling of data from telescope observations. The PhD project will be conducted under the supervision of Dr. Stephen Lowry, and will be based at the University of Kent's main campus, in Canterbury.